Pro3tec

PRO3TEC is a project looking to improve the disinfection needs of the ambulance service. By speeding up the time of disinfection and reducing staff sickness resulting from exposure to microbiological hazards PRO3TEC will provide the NHS with a more cost efficient ambulance service.

The project will also provide a springboard to develop related transportation and room disinfection applications.

We would like to apply for the Extension to imact grant on the basis that:

The initial testing set out at Cardiff Met has demonstrated that Ozone at 80 ppm can achieve a disinfection level of 99.9999% however this was achieved at a 90% humidity. At 60 % humidity and ozone concentration of 80 ppm delivered only a 99.5% reduction in the microbial load. 99.999% being the requirement for EN17272.

It is apparent that Humidity needs to be added to the product. Given there is a relationship between the ozone concentration and the humidity levels a method of measuring these will allow a validation of the process.

Such a validation combined with compliance to the EN17272 test standard would increase the marketability of the product 10 fold. Especially to hygiene aware markets such as dental surgeries, doctors surgeries veterinary practices.